Scalable Manufacturing of Single-Crystal Perovskite Optical and Electronic Devices: Follow-On

Single-crystal perovskites possess exceptional optoelectronic properties and stability and are very promising for making future optical and electronic devices. Compared to their polycrystalline counterparts, single-crystal perovskites are free from the instabilities caused by morphological disorder and surface degradation under ambient conditions, and have remarkable optoelectronic properties, such as low trap density, high mobility, low intrinsic carrier concentration and long carrier diffusion length.

The scalable manufacturing of single-crystal perovskite is currently facing significant manufacturing challenges. Unlike polycrystalline perovskites, scalable fabrication of single-crystal perovskite optical and electronic devices is extremely difficult. Firstly, solution-processed perovskite-crystal growth is in all directions simultaneously and hence forms a bulk crystal. Secondly, Organometal perovskites are sensitive to high temperature and polar solvents. Therefore, conventional scalable manufacturing technologies, such as those fabrication technologies used for silicon-based optical and electronic devices, cannot be applied to bulk perovskite crystals to machine functional optical and electronic devices.

In our EPSRC Adventurous Manufacturing feasibility study, to address these challenges, we invented a fabrication process to grow single-crystal perovskite devices beyond the current aspect-ratio limit. In this follow-on project, we will continue developing scalable manufacturing technologies for single-crystal perovskite optical and electronic devices, and exploring their applications. The outcome of this project will pave the way for scalable manufacturing of single-crystal perovskite optical and electronic devices, and is expected to transform the single-crystal optical and electronic device fabrication. This will strengthen the UK's leading position in this field.